Gateway for funding and Impact Validation using blockchain Ethereum (GIVE)

Ambiguity around how charities spend donations and the impact of their work is causing growing mistrust from public and institutional donors. Yet, impact measurement is complex and costly; precluding smaller charities and diverting resources from the primary work of large charities. If they could report impact and spending better, donors would give more. Blockchain technology could address these issues, so Alice has developed a MVP of a philanthropy platform called GIVE that helps charities to link donations to outcomes, and report on impact and spending much more easily and affordably than before. The result is greater transparency and trust in charities, which will increase donations; meaning more funds available to invest in the amazing work they do. For this project, Alice will collaborate with Imperial College to address and overcome the technical challenges that currently exist with blockchain, to increase transparency, trust and financial sustainability for valuable charities.